DIGINERT: Automated Controlled Atmosphere Chemistry

This project will focus on the synthesis and analysis of highly air sensitive compounds in automation. Building on Drs Bells recent development of the AutoSchlenk methodology this project will optimise new routines for automated inert atmosphere synthesis and analysis, particularly on low scales and towards increasing throughput.